Religion and Right-wing Populism in Western Europe and North America in the 21st century

From the carrying of crosses and the singing of hymns at rallies to a new rhetoric centred on the defence of "the Christian occident" against "radical Islam" and "godless Liberalism": National populists on both sides of the Atlantic are making increasing use of Christian symbols and language. Many observers are quick to take such behaviour at face value and resurrect concepts like the "Clash of Civilisation" or new "Culture Wars" between Christianity, Islam and Secularism. On closer inspection, however, the relationship between the new right and Christianity is much more nuanced. In the U.S. for instance, Donald Trump is perceived to be the least religious GOP candidate in recent history and has been met with significant opposition from evangelical clergy. In Europe supporters of right-wing populism tend to be dis-proportionally irreligious, and Church attendance remains a strong predictor for not voting right-wing populist. This dissertation seeks to comprehend this ambiguous relationship by exploring right-wing populists' motives to employ religion and religious communities' responses. Drawing on exclusive elite interviews with national populist leaders, senior Church officials and competitor party representatives, it finds that national populist movements chiefly employ Christian symbols and language as a cultural identity marker in order to mobilise voters around new identity cleavages that are replacing traditional class, economic or moral cleavages. However, doing so they often remain distanced from Christian doctrine and instead seek to combine Christian identity markers with secular policy stances, suggesting a secularisation of Christian symbols and a loss of the Church(es)' religious authority rather than a resurgence of religion in western societies.